ORION

ORION is a “strategic development project” involving R&D and demonstrations based on applications in the tele-health and security sectors. The project will examine how the CCTV business model can be implemented based around a cost-effective broadband infrastructure, using a mobile base station and/or satellite broadband network and appropriate network features that allow sharing of costs between surveillance system providers and mobile operators. The project will also examine how a mobile base station and/or satellite broadband network can be used to support rural communities with Assisted Living, with additional innovative focus on enabling voice and video calls via the hub between patients and clinicians/families.